Enhancing MRI assisted neuro-stimulation electrode placement for paediatric subjects

The aim of the project is to 1) develop and test methods to image deep brain nuclei that must be precisely targeted for placement of neuro-stimulation electrodes and 2) to devise, simulate and test methods to safely insert electrodes and verify their precise placement using MRI.
The target population for the proposal methods is paediatric -children have the most to gain from neuro-stimulation owing to the greater plasticity of their brains compared to older subjects, but they are also most challenging subjects with the most to lose through poor procedures and sub-optimal treatment.